How does axonal vesicle fusion control activity-regulated myelination?

Myelin is the insulation around our nerves that enables the propagation of electrical impulses in our brain, and which, when disrupted, causes neurological symptoms such as those associated with multiple sclerosis. Although it was previously thought to be a static structure, it has recently become clear that myelin is dynamic and changes in responses to the levels of electrical impulses in the nerve ('activity'). Recent studies indicate that this ability of myelin to respond and adapt to activity is essential for learning new tasks, for recalling memories, and for social interactions, for example. However, the signals by which nerves communicate their activity levels to myelin are unclear, partly because it is challenging to observe intact myelinated nerves and such signals in real time. It is important that we determine these means of communication and the effects they have on myelin to elucidate how the brain forms normally, and how its cells work together to enable certain aspects of cognition.
To address this gap in our knowledge, we recently developed tools to visualize individual nerve cells, their myelin, and neurotransmitter signals (chemicals that cells in the brain use to communicate with each other) in zebrafish. Zebrafish are small and transparent and develop externally, allowing us to analyse and manipulate specific cells, or genes, or pathways, or signals in real time, as the nervous system is developing, without needing any invasive surgical interventions. Our recent work revealed nerves secreting neurotransmitters from small packages (vesicles) directly onto myelin, which had not been seen before in an intact animal. Our work also showed that this stimulated myelin growth, but how this occurs mechanistically is poorly understood. Furthermore, our studies and others also showed that this communication and myelin adaptability is specific to certain types of nerves, but what underlies differences between nerves is not known.
Now, we aim to understand the molecular and cellular basis for how certain nerves secrete neurotransmitters. We will first determine what makes nerves begin to secrete neurotransmitters specifically at locations near the myelin, since this is an unusual location for neurotransmitter release. Then we will test which proteins constitute the secretion machinery at these sites. Lastly, we will test which specific levels of activity drive neurotransmitter secretion from the nerve onto myelin and promote its growth, by stimulating the nerve very precisely with light (optogenetics). This will also enable us to test which neurotransmitter-sensing machinery within myelin mediates the growth-promoting effects of activity. We will carry out these experiments in different types of nerves to understand whether the diversity is caused by differences in the machinery involved, in the activity levels, or in both.
Together, these experiments will help to elucidate fundamental mechanisms of nerve formation and function in the central nervous system. Understanding this may also reveal new pathways that may be repurposed to repair the brain in certain diseases of myelinated nerves.

Technical abstract
Neuronal activity can modify the myelin surrounding axons in the central nervous system, which in turn regulates axonal conduction and integrity. Recent studies indicate that such plasticity is critical for the function of numerous circuits, e.g. those underlying learning, memory, and social interactions. However, the cellular and molecular bases by which activity signals from axons regulate myelination in vivo, and how these mechanisms differ between neuron types, is unclear.
Our past work determined that axonal neurotransmitter vesicle fusion, away from synapses, correlated with myelin sheath location and indeed promoted myelin growth. Here, we aim to use new neurotransmitter imaging tools and genetic manipulations we developed in the zebrafish model to characterize the mechanisms of axonal vesicle fusion, which we propose to mediate activity-regulated myelination. First, to determine how axonal vesicle fusion begins, we will determine how it relates spatially and temporally to the differentiation of the axon into specialized domains, which we will then genetically disrupt to test the necessity of domain organization for axonal vesicle fusion. Second, we will identify the vesicle fusion machinery along the axon (SNARE proteins homologues) to determine whether it is similar or distinct to that of synapses in the same neurons. Lastly, we will use optogenetic approaches to test how specific levels of neuronal activity regulate axonal vesicle fusion and myelin growth, and genetic and pharmacological manipulations to identify the neurotransmitter receptors mediating axonal vesicle fusion-triggered myelin growth.
Throughout these aims, we will compare neuron types with axons myelinated in an activity-dependent manner or independently of activity. Together, this proposal will elucidate whether intrinsic molecular programmes and/or neuronal activity levels underlie cellular diversity in activity-regulated myelination, a novel form of nervous system plasticity.